Exploring Synthetic Biology for Enhanced Plant Production

Technical abstract
Host a workshop focused on Synthetic Biology for Enhanced Plant Production. This workshop will provide a state-of-the art review of the challenges and

opportunities that synthetic biology offers to enhancing plant production for food security. Specifically, this workshop will explore how plant productivity can be enhanced through the engineering of modular components, such as metabolism, organelles and cellular architecture, from plants and microbes to underpin the development of novel germplasm. The overall aim is to explore how these novel technologies and best practices can be promoted and best transferred to partner countries and what role GeneMill can play as a collaborator within this process.